Radar IoT sensor

SFS is viewing to build new IoT level monitoring sensors. These will benefit the fuel/oil distributors, as it would provide complete visibility of their end consumers tanks. The build and sales of the new IoT units will put supply fuel solutions in a competitive position as the new sensors will be non-invasive, providing greater accuracy and easy to install. The install of the hardware is much easier against other current ultrasonic hardware. The health and safety issues has been eliminated as drilling into the tank is required for ultrasonic units. Further-more by building the Mobile App, it will allow the business to progress further than any of its competitors. The App will be utilised to configure the hardware on customers tanks and completed the set up. This is an integral addition to the Hardware developed. Without the App, the hardware cannot be sold as it cannot be configured. All data from the new IoT sensors will be visible on the App and provide level readings of the customer's tank locally and remotely.

The app will be the first mobile app in the market that will automatically update its liquid level reading every time the end consumer is within range of the IoT hardware. All other level monitoring solutions only update data once per day. But this App will allow customers to have updated level readings at all intervals when they are within 300 meters of the radar hardware. This new innovative product/solution will increase sales and turnover for the business as they can view when a customer requires a delivery of fuel or oil. As the hardware and App is a completely new innovation, there is already a demand for the product, where customers have confirmed a volume requirement before the launch. Part of the hardware, which is tagged with this App, will not impact the integrity of the tank, thus making the install process quicker, cheaper and decrease any health and safety risks.